Earth Observation for the Mass Market

Bird.i is empowering individuals and businesses alike to benefit from the value of fresh observation imagery. We are a spin-out from the Satellite Applications Catapult. Through this space launchpad project we are establishing the feasibility of our novel approach to acquiring and distributing Earth Observation intelligence.